University of Sunderland and Proforecast Limited

To create an intelligent forecasting platform which uses data science, AI and behavioural finance to enable the rapid creation and production of precision financial forecasts.